Alternative Fictions: Towards a Narrative Ethics of Anti-Feminist Ideology

This project represents a significant and timely contribution to the understanding of contemporary
Anglo-American anti-feminist discourse, uncovering its relationship both to the radical feminisms of
the long 1970s and alt-right ideologies of the 21st century. It further constitutes the first extended
critical and creative engagement with the life and work of Erin Pizzey, founder of the UK's first
domestic violence shelter turned anti-feminist ideologue.